Weighted Estimates for the Solutions of Non-linear Partial Differential Equations

The project aims to investigate weighted estimates for some class of integral operators that arise in connection to solving linear and non-linear partial differential equations. The information provided by these estimates are how one can control the hight and width of a solution, as well as where it is mainly concentrated, by the corresponding properties of the right hand side and/or the initial data of the equation. The specific applications concern estimates for the solutions of non-linear heat-type and wave-type equations.

Potential impact
Estimates for the solutions of non-linear partial differential equations are of great importance to applied scientists and engineers who are interested in the size and the properties of the solutions rather than complicated explicit expressions for them. Since the majority of the non-linear equations in applied sciences can not be solved explicitly anyway, estimates for the solutions or numerical approximations are the only ways of getting information about the solutions. Mathematicians and scientists working on harmonic analysis, linear and non-linear partial differential equations, and also mathematical, theoretical, and applied physicists, will all benefit from the results of the proposed research projects. So will also engineers and scientists working on non-linear heat transfer, non-linear optics, fluid dynamics and non-linear elasticity. It is, for example, well-known that the question of regularity of the solutions of the Navier-Stokes system (which is one of the problems in the proposal) is a long standing problem in fluid dynamics as well as partial differential equations. Any advances in gaining further understanding about the regularity of the solutions of the Navier-Stokes problem will be of great importance to both pure and applied mathematicians. From the perspective of meteorology and weather forecasts, the Navier-Stokes equations are playing a crucial role, and the same is true for aircraft designers who are always forced to compromise by solving simplified versions of the Navier-Stokes equations using numerical techniques on powerful computers. Therefore, the proposed projects have a good potential to make a significant contribution even outside mathematics. The PI plans to communicate the results of these investigations to the scientific community through publications in peer reviewed journals. The PI will also make the papers available on the mathematical Arxiv web-page which will make it directly accessible to anybody. Finally, the PI will attend conferences and deliver talks at seminars in the UK and abroad and present/discuss the results of these projects with other mathematicians and scientists.